Early Access of diagnostic medical devices

Accessing diagnostic services has traditionally involved patients visiting primary care settings, such as general practitioners or community diagnostic hubs. However, technological advancements in diagnostic devices and remote sensing technologies now allow for diagnostics to be more accessible within the community. Rapid diagnostic tests are pivotal in facilitating access to treatment pathways, especially for critical conditions such as dementia. These innovative diagnostics technologies can expedite treatment access but require regulatory support to ensure early patient access.
The MHRA has published a statement of policy intent on early access routes for innovative diagnostic devices for the detection of dementia in the summer of 2025. With support from MRC, the MHRA (Medicines and Healthcare products Regulatory Agency) will be able to further the development and implementation of this policy, focused on leveraging exceptional use authorisation derogations to support the development and trial of an early access pathway for innovative diagnostic technologies for dementia. This will expand on an offer to support innovation within the IDAP pilot, the Unmet Clinical Need Application (UCNA). MRC funding will enable the MHRA to expand the approach. Through this the MHRA will be able to assess applications from innovators supported by the Mission with the aim of supporting the mission aim that 92% of patients referred for dementia assessment receive a diagnosis within 18 weeks of referral.
This work will compliment and support further policy development aimed at creating a sustainable early access pathway for transformative medical technologies that will drive the shift from hospital to community.
To oversee this initiative, the MHRA proposes establishing a dedicated team responsible for coordinating, assessing and granting market access to the innovative devices within the Mission and provide appropriate input into the Governance of the Mission led by UKRI. This team will expand upon the existing Exceptional Use Authorisation (EUA) framework. The proposed structure would significantly expand on the current dedicated administrative resource and virtual team of technical and clinical experts today to a dedicated offering. The offering would have a dedicated leader, liaison person, coordinators, technical assessors and clinical assessors, along with policy support.